The Robert Gordon University and NRC Environmental Services (UK) Limited.

To develop the knowledge and expertise to commercialise a scale -able treatment solution to reduce chloride and oil content of liquid wastes; reducing waste volumes stored globally and the number of road and sea waste transfer movements at home/abroad.